Closing the Loop in the MDF Supply Chain

"The ambition of this project is significant. MDF has been produced since the 1960s and yet it remains the only wood based product that is currently unrecyclable. The most sustainable outcome for the UK's estimated circa 400k tons p.a. of MDF waste today is incineration with energy recovery. However, MDF Recovery is a transformational technology that converts a costly and problematic waste stream into a high value natural fibre raw material. This project is also highly ambitious in that it seeks to introduce an innovative approach that supports the concept of circularity in relation to the treatment of MDF at the end of its first user life.

A succesful outcome to this project would result in full validation of the MDFR technology in a commercial environment. The demand for the technology is apparent, both in the UK and further afield. The deliverables produced during this work would allow for rapid uptake and exploitation of the technology in the UK. The last remaining technical and commercial barriers would be overcome and the world's first commercial scale recycling of medium density fibreboard would take place in the UK by 2021\."